Quantum memories with group IV colour centres in diamond

Using group IV colour centres in diamond to achieve error correction in quantum networks via quantum nodes and using nuclear spin to elongate the spin coherence time.